AERSEEDS

**AERSEEDS** are aerodynamic nutrient and seed pods made from food waste, that work with nature to accelerate regeneration up to 10 times. Mimicking natural processes, Aerseeds are carried by the wind to cover large areas and reach difficult terrains, where they deliver nutrients and seeds to soils, depleted by human activity.